Synergy

"The Synergy project is focused on developing a step change in performance and environmental friendliness of lithium ion batteries to meet the needs of electric vehicles. It brings together the raw material, formulation, electrochemical knowledge and cell manufacture capabilities of Synthomer Plc (including Synthomer's polymer development team in Harlow and inorganic material team at William Blythe in Accrington) the Centre for Process Innovation and AGM Batteries Ltd.

The project will lead to manufacturing and performance improvements in the anode system. It will also focus on methods to improve the safety and environmental profile of cathode systems. The combined improvements are expected to reduce the costs of cell manufacture and help to realise the range and power output needed for the next generation of electric vehicles.

The project is well suited to capture and exploit the value of electrode materials and lithium ion cell manufacture by establishing a robust UK supply chain."